Exploring mechanisms regulating expression of the amyloid-degrading enzyme neprilysin

Alzheimer s disease is the most common form of senile dementia in the ageing population and puts a significant burden on families, carers and National Health Services in the UK and worldwide. Recently it was found that amyloid deposits in the brain which cause AD, can be cleared by some enzymes, namely peptidases, whose activity in the brain declines with age. One of them, an enzyme called neprilysin, was found to be regulated in the brain by amyloid metabolism itself. Understanding the mechanism of this regulation might lead to a new strategy of regulation of this enzyme at the level necessary for healthy functioning of the cells in the brain and prevention of accumulation of toxic amyloid deposits. Moreover, this research will also generate new basic knowledge about mechanisms of regulation of genes involed in pathology of the brain.

Technical abstract
It is now apparent that amyloid metabolism in the brain is a dynamic process and accumulation of amyloid peptide in the form of neuritic plaques leading to neurodegeneration and Alzheimer?s disease can be prevented by activation of amyloid-degrading enzymes. One of these, an endopeptidase discovered in Leeds and named neprilysin, is a principal contender and its expression in some brain areas reduces with age. The gamma-secretase protein complex, which includes presenilins, may be involved in regulation of neprilysin expression. This project will focus on the molecular mechanisms regulating expression of neprilysin (and other amyloid-degrading enzymes) in developing and ageing brain which will include analysis of chromatin composition of the neprilysin gene in active and downregulated states using the chromatin immunoprecipitation technique and whether presenilin regulation is direct or indirect. This will allow us to formulate strategies for up-regulation of expression of these metallopeptidases in disease.